Myndr Peer-to-Peer mental health support system

The creation of an AI based mental health peer-to-peer support application that offers users the ability to interact with other users with similar symptoms and conditions.